Thermulon – non-combustible high performance building insulation

Thermulon is a deep-tech start-up based in the North East of England and London working on industry-changing insulation materials. Created in part in response to the Grenfell Tower tragedy of 2017, Thermulon is developing ways to make homes both energy efficient to meet our climate goals, and fire-safe.

The UK government has pledged to achieve Carbon neutrality by 2050, but with over 30% of the UK's carbon emissions originating from fossil fuels used to heat homes and offices; energy-efficient buildings are a key component of the strategy.

Plastic-based insulation materials are used in construction due to their high thermal efficiency (minimising layer thickness) however they are combustible. Especially in taller buildings, this can have dire consequences, as was the case for Grenfell Tower; resulting in the government banning all combustible materials in tall-buildings (5 storeys / \>18 m) in Dec-2018\.

Thermulon is developing methodologies to significantly reduce the thickness of insulation required in walls whilst also maintaining excellent thermal and fire performance. With current materials often needing over 30 cm per wall, this can add up to huge floorspace losses, especially in cities, resulting in cramped homes. By increasing floorspace with fire-safe materials, residents benefit from warm, safe and ultimately more affordable places to live.